Robust Quantum Randomness for Industry

The need for truly random keys for encryption purposes is ever-growing. A technology that can provide such numbers and can certify them at high operating speed is sought for in many applications, ranging from securing data-in-motion in telecommunications networks to securing mobile payments from smartphones and other high-end Internet of Things devices. More specifically, the fast-growing adoption of connected systems and devices in enterprise, industrial and critical national infrastructure applications, along with the sophistication of cyberattacks, is increasing the demand for robust reliable cybersecurity infrastructure.

Quantum random number generators (QRNGs) leverage the inherent randomness of quantum processes to generate true random numbers. Quantum Dice is commercialising an innovative way of generating secure random numbers from a quantum process, which was developed at the University of Oxford. This innovation is based on a newly developed and patent-protected protocol which allows the generation of provably secure encryption keys.

The main objective of this project is to use our patented technology to create the a QRNG system that is ideally suited for the harsh environments and demanding requirements of the above-mentioned enterprise and industrial IoT sector.